Healthy Ageing Accelerator Evaluation - Dedicate

The ISCF Healthy Ageing Round two Follow on Fund 2023 is part of the Healthy Ageing Catalyst Award programme,
funded by the UKRI Healthy Ageing Challenge and in collaboration with the US National Academy of Medicine's (NAM)
Healthy Longevity Global Grand Challenge. With Zinc's programme of support, the Follow on Funding will be used to build
upon previous Healthy Ageing Catalyst Award funding, with the aim of commercialising research in information support for
unpaid carers. The research will contribute to a better understanding how technology can be used to build the skillset of
unpaid carers, including specific needs for special user experience and interface, content type etc. We are building a virtual
care partner platform that relies on high quality content and AI technology to allow users to access information and
guidance relating to their care tasks quickly and around the clock. We are developing the product together with the target
user group to ensure highest standards of user experience. The purpose of the product is to empower carers and the
people they care for with accessible and trustworthy advice whenever they need it.